cybersecurity11

CKD Galbraith is a growing business we are aware that our cyber security may not be keeping pace with our business development and we wish to protect our business and client data from cyber attacks. We acknowledge that we require a cyber security expert and the innovation voucher would assist us to resource an appropriate external expert. If our application is successful this would allow us to improve the operation of our business.